Magnetohydrodynamic Waves

Farhad Allian will investigate waves and oscillations in the solar corona using SDO data. He will develop Python codes for these investigations. He will also develop mathematical (analytical and numerical) models for MHD waves using the framework of Magnetohydrodynamics.